Joint Energy Storage Systems

Gensa provide a single energy management solution integrating several different environmentally friendly energy sources in a single, simple easy to manage package. This grant will help us design the user interface.